De Montfort University And 4G Design Limited

To develop and embed new approaches to sustainable design in retail fixturing, presenting validated quantifiable benefits of the commercial impact of new designs and materials.